The Lattice Isomorphism Problem with q-ary Lattices: Connections Between Codes and Lattices

Current cryptosystems are based on computationally difficult problems such as factorisation and the discrete logarithm problem. However, recent advances in the development of quantum computers threaten these existing schemes which protect our data and communications online. These advancements have launched the post-quantum era. Post-quantum cryptography involves the construction and analysis of new cryptographic primitives that are difficult enough that a quantum computer cannot solve them easily and are therefore secure against quantum attacks.

There are several candidate problems for making post-quantum cryptography secure enough against quantum computers, and lattice-based cryptography has emerged as a strong candidate. The project aims to investigate a lattice problem known as the Lattice Isomorphism Problem (LIP), which asks us to find an isometry between two lattices. We aim to understand the hardness of LIP, which is used to construct a signature scheme, public key encryption and a KEM. Particularly, we look at this problem for q-ary lattices. These lattices are closely connected to linear codes. In fact, it has been shown that techniques for solving code equivalence can help in the lattice setting to solve LIP in some cases. This project continues to investigate the interplay between coding and lattice-based cryptography. We will investigate additional coding techniques and how they apply to lattices to cryptanalyse LIP-based protocols. During the course of our research, we may also investigate how q-ary lattices can help us construct better protocols by analysing the codes' behaviour.

This project aligns with EPSRC's research in information and communications technologies, as well as number theory and mathematical sciences.